Experimental approaches to determine the impacts of light pollution: field studies on bats and insects

Urban areas are expanding faster globally than any other land cover type, causing dramatic changes in the structure and function of ecosystems. Understanding the implications of urbanisation for species and populations is crucial for conservation biologists wishing to counteract negative effects. Urbanisation and human disturbance affect wildlife adversely by causing ecologically maladapted behaviours. Negative effects of increased anthropogenic noise, roads, industrial development and artificial lighting on wildlife have been identified. Although research is now addressing the impacts of anthropogenic noise, only recently has there been an interest in the ecological impacts of artificial light pollution associated with urbanisation. Light pollution is an increasing global problem affecting every inhabited continent, covering 100% of the land area in many countries. As human populations rise and become increasingly urbanised, levels of light pollution are set to increase globally. Being nocturnal, bats are among the groups most likely to be affected by light pollution, and respond as bioindicators to a range of factors associated with anthropogenic change. Together with their insect prey bats form an ideal system for investigating the impacts of light pollution. Almost a quarter of bat species globally are threatened, and the key underlying threat to populations is pressure on resources from increasing human populations. Bat habitats are under increasing disturbance from suburban development and its associated artificial lighting, and connectivity of habitat and foraging areas to roosts is fundamental to the survival of many bat populations. In the UK, threats to bat populations have resulted in populations becoming protected under UK and European legislation. During our previous research using field-based experiments we showed that the most common UK street-lights (high pressure sodium) fragment bat habitats, causing bats to change their behaviour with potentially negative conservation consequences. We provided new insights into the effects of light disturbance on wildlife. Our results suggest that the effect of light disturbance on bats varies between species and is therefore more complex than previously thought. Understanding the effects of light disturbance on bat spatial behaviour (foraging and commuting) is key to effective conservation management. Spatial behaviour patterns are the link between animals and their habitats. A disruption of the landscape may therefore interfere with critical ecological processes necessary for population persistence and the maintenance of biodiversity. Understanding the foraging and ranging behaviour of animals in relation to light disturbance will help us to understand how populations adapt to environmental change and the future challenges posed by increasing urbanisation. Having identified a negative effect of lighting on bats we have established the foundation upon which to study effects on individual behaviours. This will expand our understanding of the impacts of light disturbance in the context of likely fitness consequences. We will also study the impacts of emerging lighting technologies that will soon become widespread both on bat behaviour and on insect abundance, diversity, and evasive responses to bat echolocation. In collaboration with policy makers, project results will be used to create a guidance manual to inform stakeholders such as developers, ecologists and planners, working with bats and their prey in areas affected by light pollution. Our team is at the forefront of research on the biological impacts of light pollution, and arguably is the best suited team internationally to conduct this study. This project will directly achieve the key recommendation of the Royal Commission on Environmental Pollution (2009) that NERC leads a pilot programme of research to explore the impacts of artificial light on populations and ecosystems.

Potential impact
The main beneficiaries are Statutory Nature Conservation Organisations (SNCOs) Natural England (NE), Countryside Council for Wales (CCW) and Scottish Natural Heritage (SNH); these organisations are policy makers and have a statutory requirement to protect all UK bat species and their roosts under the EU habitats directive. We will work with these SNCOs to produce a guidance document at project completion. During her PhD the R-Co-I was seconded to NE for 4 months, so has a good understanding of organisational needs and procedures, which will be key to successful engagement and knowledge-exchange with these users. Project outputs will enable them to inform and develop policy regarding the management of bat and insect habitats and roosts in areas of increasing urbanisation and light pollution. The service sector users who will benefit directly are Environmental Consultants. Under UK and EU legislation, consultants deal with issues of bat mitigation in their professional duties. Indirect service sectors benefiting include lighting professionals and manufacturers, planners, developers, Department of Transport, Local Authorities and UK Biodiversity Action Planners (BAP). At present there is no guidance on the impacts of lighting on bats and insects, or how and when to mitigate these impacts. The project results will inform the professional activities of a diverse range of service sectors and assist them to fulfil our legal obligations to protect UK bats. The R-Co-I, Research Assistant and Field Assistants will benefit from the project through provision of training and career development in the academic and applied research techniques, field survey methods and design. This will provide societal impacts in developing the pool of trained and experienced scientists and environmental consultants. We have had expression of interest from overseas organisations dealing with lighting and mitigation of the ecological effects of light pollution. Therefore results will be of use to consultants, conservation organisations, planners and developers on an international scale. Other users who will benefit are landowners, roost owners, farmers, wildlife managers/trusts, scientists and conservation organisations. We will engage directly with these users in a collaborative capacity by creating a project working committee for the development of a bats and lighting guidance document. We already have agreement from NE, CCW, Institution of Lighting Professionals (ILP), Local Authority Planners and ecological consultants to participate in the working group to develop the guidance document from project results. We will also invite representatives from Department for Transport and the Department for Environment, Food and Rural Affairs to feed into this process. We will conduct two workshops in the final year to discuss and develop this document. This will allow us to engage directly with end users and bring science into policy. The workshops will be led by the project partner BCT, who have expertise in workshop development and organisation, assisted by the R-Co-I. This will build on existing links with these users and develop a professional working relationship between the project and the users in developing guidelines. Talks and Training Workshops: We will conduct talks and training workshops for these organisations & the public to disseminate results, give guidance and provide opportunities for feedback and questions. The R-Co-I will post results and updates on the project and partner (BCT) and collaborator (ILP) websites. The R-Co-I will also produce short articles and leaflets summarising project outputs and findings in professional, in-house magazines and journals as requested. Conference Attendance: The R-Co-I and Project Student will present results at international and national conferences which are attended by academics, conservation organisations, consultants, bat workers and voluntary organisations. Further details are provided in the Impact Plan.